London School of Hygiene and Tropical Medicine and Glaxosmithkline plc KTP 23_24 R5

To employ recent statistical innovations and introduce 'trial emulation' into the drug development process within pharmaceutical industry leader GSK to help design future research and accelerate access to drugs. Emulated trials use available data enabling faster exploration of hypotheses for new treatments without the need for a new clinical trial.